Fuel Spray Formation & Wall Impingement in Engines

This project will investigate the fundamentals of fuel spray development in Direct-Injection Spark-Ignition (DISI) engines. Key areas of study will include full-bore fuel spray formation and wall impingement imaging in an optical engine and correlation with gaseous and particulate exhaust emissions. Spray formation and impingement tests will also be conducted in a constant volume fuel injection chamber at controlled thermodynamic conditions. Wall heat transfer at locations of impingement will also be studied. The combination of these research methods will give a full picture of in-cylinder effects related to various engine operating regimes and injection strategies. Surface treatments to reduce the effects of fuel wall impingement will also be explored.